SupplyWell is a digital recruitment solution putting control in the hands of teachers and schools.

SupplyWell is a fast-growing education recruitment specialist company. Founded by Dan Price, Robin Brabyn and Michael Heverin the co-founders bring their backgrounds in marketing, recruitment and education to address the current need for cost-effective, school-centric recruitment in education for the UK. Outdated recruitment models for teaching are expensive and often do not produce the best matches for schools. SupplyWell's digital recruitment solution uses machine learning to create smart matches between schools and teachers tailored to the needs of each user. This sophisticated service could create huge savings for schools and generate a year-five post-project revenue of £10.2M for SupplyWell.